UAV and Machine Vision Methods For Sampling Volcanic Plumes

My PhD is concerned with using drones and machine vision techniques for the purpose of studying volcanic ash plumes. Specifically, it involves machine vision techniques to detect, localize and reconstruct 3D geometry and kinematics of volcanic ash plumes. It is hoped this will be used to generate UAV flight paths to sample ash from the plumes.